Lego with Batteries - Flexible, Modular Storage for Remote Communities

In sub-Saharan Africa, >600 million people lack access to electricity and millions are connected to an unreliable grid. Lack of energy security, especially in poorer parts of Africa, leads to reliance on biomass fuels and expensive diesel generators and diesel plants. Energy storage technologies are a potential game-changer for widespread adoption of renewable energy throughout Africa. Modern energy storage technologies manage renewable power intermittency, demand response services, and dispatch stable, clean, and sustainable power into the local/national grid system. However, cost, flexibility and reliability are significant barriers preventing widespread adoption. Sun Harvester are developing a modular battery energy storage system, the “PowaBlock,” purpose-built for use in remote communities in sub-Saharan Africa. The technology is exceptionally robust, requires no technical expertise to use and its modular nature enables users to combine and disconnect multiple units according to their needs. The proposed project consists of a 12-month technical feasibility study examining potential application of the PowaBlock in Nigeria.